Incorporating aptamers into lateral flow devices to evaluate their use in the manufacturing of on-site test kits

Two Yorkshire based companies (Forsite Diagnostics Ltd and Aptamer Solutions Ltd) aim to collaborate through this feasibility study, to bring their individual expertise and harness the use of aptamers within routine development and subsequent and large scale production of lateral flow devices. If successful the methodologies developed will enable the routine use of aptamers in commercially available products through their existing contract service offers to fulfil the growing requirements for onsite or Point of Care testing, across life science industries.
Aptamers hold the potential to replace antibodies, traditionally used in lateral flow devices and enable tests to be developed which were previously impossible, not cost effective or lacked the performance required by the customer, to be developed, and exploited worldwide.